ReNEW

Nyobolt is commercialising ultra-fast charging, long-life, high-power battery technologies for applications ranging from industrial to automotive and off highway. As well as providing customers with improved performance and operational benefits, Nyobolt's technology has environmental benefits enabled by paving the way for smaller, long lasting batteries and therefore reducing the resources required for manufacture. Recyclability of the batteries is also of key importance to minimise manufacturing waste and to recover key materials when the batteries do eventually reach end of life. The ReNEW project is focused on the direct recovery of Nyobolt's proprietary anode technology to further enhance the environmental sustainability of Nyobolt's fast-charging, long life battery technology.